Standardization of environmental monitoring equipment (EME) to support the commercialisation of tidal stream technology

Objectives of EME EngD research: Scottish regulators require that Project Developments provide evidence to support applications for Consent. However, there is a significant lack of information relating to the impact of tidal turbines on transient marine animals. This has been a concern for some time and while progress has been made to quantify risks posed by single turbines. Regulators and NGO are keen to understand the fine scale behaviour of marine species around arrays of turbines where cumulative impacts are of concern. Cost efficient tools and techniques for this scale of monitoring across a high flow tidal environment do not exist but is a pre-requisite to the expansion of future tidal array supported by successive CfD rounds.